Next Generation Patterned Steel Floors for Best in Class Slip Resistance Performance

Slips and trips are leading causes of injuries, emphasizing the need for enhanced slip-resistant flooring. Tata Steel UK, a market leader in patterned steel floor plates, requires a deeper scientific understanding of the factors affecting slip resistance, such as stud geometry, surface roughness, and conformance to shoe sole standards. This PhD research aims to develop innovative patterned steel floors with superior slip resistance by leveraging advanced tribological understanding and material design. The project, to be supervised by Prof. Daniele Dini and Prof. Jianguo Lin, in collaboration with Tata Steel UK, will be conducted within the Tribology and Metal Forming and Materials Modelling groups at Imperial College London. The primary objectives of this research are to identify and rank critical parameters that influence slip resistance and to create novel pattern designs that offer improved performance. The project will develop tools and methods to select new geometric patterns for the next generation of steel floor plates and apply this technology to other Tata Steel products needing enhanced slip or wear resistance. This project is funded by an EPSRC Industrial Cooperative Awards in Science & Technology (ICASE) and Tata Steel UK, providing full tuition coverage and an annual stipend.